University of Greenwich And G B Lighting Limited

To design and implement an efficient manufacturing and production system that works in partnership with existing creative design and marketing functions.